The Sleep Well Being Digital Project

The Sleep Well Being Digital Project is an online parenting resource to guide parents or carers to improve their children's sleep. The resource draws on the principles of Cognitive Behavioural Therapy for Insomnia (CBT-i) and takes a positive parenting approach.

The Sleep Well Being Digital Project is aimed at parents or carers with a child between four and twelve years of age who is experiencing sleep-based anxiety, difficulty with bedtimes and/or waking during the night. The resource is comprised of short video tutorials and e-books which contain tools for parents to use with their children. There is access to an online forum for support and parents have the option to arrange one to one support at an additional cost.